Life-course influences for mental ill health: an analysis of birth cohort data from the Philippines

This project is exploring the association between socioeconomic position and depression/suicidal ideation using longitudinal data.